Quantum Black Holes

Black holes are known to form under a wide range of circumstances, and the classical process has been studied for a number of years, both analytically and numerically. In this project the evolution of the background geometry will be studied when the source is quantum mechanical, studying the conditions under which a black hole forms, and the properties of the final state.